The role of mechanosensitive TRP channels in arteriolar myogenic signalling and blood flow autoregulation

Arterioles are microscopic blood vessels that regulate blood flow in the body. They are composed of an inner lining of endothelial cells surrounded by one or two layers of muscle cells that are able to contract or relax to regulate resistance to flow in the tissues. We have identified the expression of genes encoding proteins called TRP channels in arterioles that may promote narrowing of these vessels in response to increased blood pressure, so that flow is little affected. This work will define the normal cellular distribution and function of specific TRP channels in arterioles and should provide a basis for future studies investigating the disruption of blood flow in disease.

Technical abstract
Organ specific blood flow is controlled in part by myogenic constriction of small arteries and arterioles. The response depends upon voltage dependent calcium influx following pressure-induced smooth muscle cell depolarisation. In resistance arteries, activation of TRPC6 and TRPM4 channels has been shown to contribute to pressure-induced smooth muscle cell depolarisation and myogenic vasoconstriction. Our preliminary data suggests that other mechanosensitive TRP channels not previously identified as being involved in myogenic signalling may be important in arterioles. Retinal arterioles do not appear to express TRPC6 or TRPM4 channels, but do exhibit strong transcript expression for other stretch activated TRP channels, including TRPC1, TRPM7, TRPV1, TRPV2, TRPV4 and TRPP1/TRPP2. The aim of the current proposal is to elucidate the molecular identity of the mechanosensitive TRP channels functionally expressed on retinal microvascular smooth muscle cells and define their role in arteriolar myogenic signalling and blood flow autoregulation. Immunohistochemistry will initially be used to prioritise for subsequent analysis those channels found to be expressed on the arteriolar myocytes and to exclude those exclusively localised to endothelial cells. Pharmacological, small interfering RNA and whole-animal gene knockout approaches will then be used to determine their contribution to stretch-activated cation currents and myogenic vasoregulation in intact vessels in vitro and pressure-dependent autoregulatory responses in vivo. The findings will provide new insight into the molecular basis of arteriolar myogenic signalling and will provide the foundation for a better understanding of the processes that contribute to abnormal control of blood flow in various disease states.

Potential impact
Who will benefit from this research? The scientific community will be the major beneficiary, with researchers gaining a better understanding of the myogenic mechanisms controlling blood flow in the microcirculation. The work also has the potential to feed into the commercial private sector. Recent advances have highlighted the crucial involvement of the microcirculation in a variety of cardiovascular diseases and advances in our knowledge of microcirculatory physiology could ultimately pave the way for the development of novel therapeutics to prevent or ameliorate these disorders. The wider public and third sector organisations will also directly benefit from this research through several ongoing and planned community engagement initiatives. How will they benefit from this research? Basic research of the nature described in the present application is critical in fostering the vitality of the UK's knowledge-based economy and the growth of highly-skilled jobs. In the long-term the work has the potential to improve public health and quality of life through the identification of novel therapeutic targets for the treatment and prevention of cardiovascular disease. Staff working on the project will develop a range of transferable skills including, for instance, project management, time management, team working, and communication skills. In recent years there has been increasing concern from the pharmaceutical industry that integrative in vivo expertise is rapidly being lost from the UK academic sector (for review, see Collis, 2006, Nature Reviews Drug Discovery 5, 377-380). By offering relevant in vivo training this project will go some way towards helping to redress this issue. What will be done to ensure that they benefit from this research? The applicants are actively engaged in public dissemination of their work to both non-scientific and scientific communities. Research results will be presented at scientific meetings and published in peer-reviewed journals including open access journals. In recent years, the applicants have supported a variety of outreach and public engagement activities that will continue as an integral part of this project application. This includes the provision of work study placements, public talks, charity work and writing press releases and liasing with the media. The possible exploitation of any findings with commercial viability will be explored in line with BBSRC policy on intellectual property, and in full consultation with University research development offices.